A Co-operative Bimetallic Approach for the Transformation of Lithiation

Lithiation is one of best tools for building molecules big and small. Its application transcends chemistry and crosses over to other disciplines such as biochemistry and materials science. It offers an efficient direct way of breaking inert C-H bonds (ubiquitous in organic compounds) and transforming them into reactive C-Li bonds which in turn can be used to make a myriad of molecules, that mankind needs to sustain the quality of our daily lives. Organolithium tools find employment in academic laboratories worldwide and in the manufacture of many fine chemicals, in particular pharmaceuticals (it has been estimated that 95% of manufactured pharmaceuticals involve an organolithium tool in their preparation). The best known organolithium tool, butyllithium is near ubiquitous in synthetic chemistry, and its importance continues to escalate as evidenced by the fact that the chemical company FMC recently opened new butyllithium plants in Hyderabad (India) and Zhangjiagang (China) to service the rapidly expanding pharmaceutical business in the emerging BRIC (Brazil-Russia-India-China) economies. Because butyllithium can break numerous carbon-hydrogen bonds as well as performing other bond-breaking, bond-making tasks, it is widely used in drug development. Organolithium tools are also used to prepare other specialty chemicals such as agrochemicals, biochemicals, catalysts, dyes and perfumes.

How to perfect C-H bond activation is one of the World's most pressing scientific grand challenges as new innovative ways must be found for converting cheap and abundant raw materials such as alkanes into precious functionalised organic compounds given the rapid depleting of fossil fuels. Despite its vast utility, lithiation, a direct form of C-H bond activation, suffers from severe limitations. A major limitation which puts a question mark against its long term sustainability is that it is exclusively a stoichiometric process. For example one mole of the organolithium tool is needed to make one mole of the target product. Moreover, lithiation often requires energy wasteful cryogenic conditions as well as ethereal solvents which are expensive and hazardous on a large scale. It also has many intrinsic chemical limitations including a poor tolerance of functional groups, a failure to react with weakly acidic C-H bonds, and incompatibility with subsequent transition metal catalysed bond-forming reactions.

To transform lithiation into a substoichiometric process, ultimately developing it to a catalytic process is the ambitious goal of this project. For example, to use as little as 0.1 mole or less of the organolithium tool to make one mole of the target product. To reach this goal, the project will develop a new concept in bimetallic chemistry, synergistic stepwise metal - metal' co-operativity (basically two metals working one after the other in separate molecules) building on the successful, but wholly distinct foundation of synergic synchronised metal - metal' co-operativity (basically two metals working side-by-side in the same molecule) that the PI has recently pioneered. Initially a lithium-zinc co-operativity will be screened. Developing catalytic lithiation will be groundbreaking with direct chemical and economic benefits as well as indirect societal benefits given the long list of applications mentioned above. A library of interesting, useful new chemistry not currently possible in lithiation will emerge on the journey to achieving catalytic lithiation, including improved methods for direct C-H bond activation, new combined lithiation - Negishi coupling and other combined lithiation - transition metal bond forming strategies, reactions with high functional group tolerance, and "greener" processes using more environmentally friendly solvents and milder reaction conditions. Bonds impossible to break with existing organolithium tools will also be broken using new potassium based tools.

Potential impact
One of the World's most pressing scientific grand challenges is how to perfect C-H bond activation for converting cheap and abundant raw materials such as alkanes into precious functionalised organic compounds given that fossil fuels are expected to significantly diminish in the near future. Lithiation is an extremely efficient existing method of direct C-H activation converting inert C-H bonds into reactive C-Li bonds. Lithiation is practiced worldwide helping to supply the countless number of high quality compounds needed to sustain the quality of human life. For example, remarkably, it has been estimated that 95% of all manufactured pharmaceuticals involve an organolithium reagent in their preparation.

A major limitation of the current state of the art of lithiation, which puts a question mark against its long term sustainability, is that it is invariably a stoichiometric reaction. Developing a substoichiometric process ultimately leading to catalytic lithiation would be a revolutionary breakthrough that would have profound direct benefits for both academia and industry/commerce and indirectly for society in general. A catalogue of novel and useful new chemistry currently impossible in stoichiometric lithiation will emerge on the journey to achieving catalytic lithiation, including improved methods for direct C-H bond activation, new combined lithiation - Negishi coupling and other combined lithiation - transition metal catalysed bond forming strategies, reactions with vastly improved functional group tolerance, and "greener" processes using less toxic solvents and milder reaction conditions.

The project will also impact significantly on the future career prospects of the PDRA. REM has an outstanding track record of mentoring young talent. His international recognition and success as a mentor is reflected by the large number of his ex-researchers who have gone on to successful independent careers in academia/education [e.g., Prof K Henderson (Chair of the Department, University of Notre Dame, USA), Dr PC Andrews (Associate Prof, Monash University, Australia), Dr E Hevia (Reader, University of Strathclyde), Dr CT O'Hara (Senior Lecturer, University of Strathclyde), Dr J Garcia-Alvarez (Ramón y Cajal Fellow, University of Oviedo, Spain), and Dr L Hogg (Programme Manager, Education Division, Royal Society of Chemistry)], or industry [e.g., D Graham (BASF, Germany), Dr B Conway (Johnson-Matthey, UK), and Dr S Weatherstone (E-ON, UK)].

It is essential that research chemists publish their best findings through prestigious interdisciplinary journals (e.g., Nature or Science) where impact is maximised. This represents a great way of reaching a diverse audience of chemists from different specialisations, and other scientists, from across the globe. Reputations and marketability (for example, in potential to attract future grant income and industrial support) can soar as a result of having published papers in such prestige forums. In this project key results will also be published in world-leading general chemistry journals (e.g., Angewandte Chemie; Journal of the American Chemical Society; Nature Chemistry; but also Chemical Communications; Chemistry-A European Journal).

The University of Strathclyde/WestCHEM has a good track record in collaborating with industry and commercialising its innovations through patent protection and spin-off companies. While the basic science in this project will not be immediately marketable it is anticipated that progress towards achieving substoichiometric or catalytic lithiation will appeal to pharmaceutical companies in particular. REM will therefore use his new PhD studentship collaboration with AstraZeneca UK (industrial supervisor, Phil O'Keefe) for knowledge transfer discussions on the possibility of adapting the basic Schlenk bench-top chemistry of the project to a larger process scale for industrial utilisation.